Leeds Beckett University and Q Medical Technologies Limited KTP 23_24 R4

To develop and embed innovation and new product development capabilities for re-purposing healthcare waste into new sectors and products that are commercially viable and meet industry standards.